Oxford Brookes University and Blenheim Palace Heritage Foundation

To develop a novel approach to smart tourism and heritage management through Artificial Intelligence enabled real-time data, to significantly streamline visitor operations and increase visitor satisfaction.